Truck Energy, Power and distance modelling suite for product development and marketing

Tevva will deliver modelling software that at a glance, can provide requirements specifications to

Engineering and development teams, but that can also be used by Sales and Marketing to demonstrate to

customers the performance profile of their fleets when they adopt the Tevva Electric Range Extended

Technology. Allowing them to tailor their choices of battery pack size and range extender capability when

purchasing. This configurability will ensure customers can purchase vehicles that meet their

requirements without spending thousands of pounds on battery packs they can utilise to the full and

range extenders that are over capacity. This all adds up to Tevva offering products at a lower total cost of

ownership that still delivers the capabilities needed by a modern, environmentally concious fleet.